RESILIENT MEDIA FOR DEMOCRACY IN THE DIGITAL AGE

Resilient Media for Democracy in the Digital Age (ReMeD) responds to the European Commission’s call HORIZON-CL2-2022- DEMOCRACY-01-06: “Media for democracy – democratic media”, and will tackle existing challenges to a healthy relationship between media and democracy, by taking a bold approach to improve relations between citizens, media and digital technologies. With an interdisciplinary approach and an innovative methodology that combines qualitative and quantitative methods, ReMeD will gather, analyze, compare and contrast data on professional journalists, alternative media content producers and citizens operating in technologically mediated configurations, and on the media organizations, marketstructures and national and international regulationsthat underpin media production, circulation and consumption in the contemporary media landscape. ReMeD will work closely with all parties involved in order to co-produce high-impact knowledge and solutions that will contribute to the creation of resilient democratic media that reinvigorate, strengthen and uphold democracy, the rule of law and fundamental human rights. The project is particularly timely as ReMeD’s results and policy recommendations will feed directly into the contemporary debates around the design and implementation of the Digital Services Act and Digital Markets Act